IMPACT (Imaging by microwave phase and amplitude contrast)

The feasibility of Computed Tomography (CT) scanning that uses Radio Frequency (RF)
waves rather than X-rays has been demonstrated in a study undertaken by Disect Systems Ltd.
Subsequently the market opportunity for RF CT has been investigated and shown to be
compelling in a study undertaken by Scannerfutures. This project will build upon the success of the previous studies by further developing the technology required to bring this new breed of scanner to fruition.
X-ray CT scanners are widely used across the public and private sectors, particularly in health. They can be large expensive installations and the use of X-rays carries a certain risk. In contrast, RF CT scanning is intrinsically safe, lends itself to a simple compact construction and can be widely deployed where X-ray CT is impractical. Furthermore, RF CT has the potential to be significantly less costly than X-ray CT in manufacture, installation infrastructure and maintenance. It is therefore feasible for desktop sized RF CT scanners to be deployed in GP surgeries and community clinics for front-line assessment of minor injuries such as a dislocated joint or a suspected fracture, as well as more serious conditions such as a suspected cancerous lump. That would enable these centres to deliver a more comprehensive service to their local communities and help to reduce the burden on hospitals. In addition to health and medicine, compact portable RF CT scanners would find widespread use in veterinary practice, research, industry and security. RF CT is therefore well suited to deployment on a scale far exceeding that of X-ray CT and has the potential to create a new and expanded market place.
RF CT is game changing. This proof of concept project aims to develop the core technologies required for RF CT, to the point where third party external investment can be sought. This will allow the project to move RF CT into the ‘regulated product development’ phase in preparation for clinical trials and certification.